Omni Solutions Software Design

Proposal for assistance with the design for a communications device to be used with existing and new medical devices for the management of patients with long term conditions in their own homes.
y